On-shoring Li-Ion battery manufacturing for PAYG productive use in Kenya

This project will bring local assembly and manufacture of Lithium-Ion (Li-Ion) batteries to sub-Saharan Africa (SSA) for the first time, overcoming the supply-chain constraints that were exacerbated during Covid. The batteries will be equipped with technology to enable a wide range of productive use products to be developed for sale on a Pay-As-You-Go (PAYG) basis. PAYG enables low-income customers to purchase capital items to productive purposes and make re-payments over time.

Many productive uses can be made of clean-energy products in SSA that increase incomes while reducing carbon emissions and pollution. To be useful and affordable to low-income communities and micro-small businesses, these products require high-quality Lithium-Ion (Li-Ion) batteries and the vision for this project is for a thriving and high-quality Lithium-Ion (Li-Ion) battery assembly and manufacturing capability in East Africa. This will: reduce the costs and risks of the current long-tail battery supply chain; enable rapid scaling of off-grid and grid-connected products; and build local manufacturing and assembly capacity, creating employment and increasing local technical skills in the clean-energy sector.

The primary innovation relates to the next-generation business model that will leverage the capabilities of one of Africa's largest energy and water solution companies to: deliver locally assembled/manufactured batteries into the market; and catalyse the growth of clean energy off-grid productive use equipment through the assembly/manufacture and sale of PAYG enabled batteries.

This project is innovative in three key ways:

\*A long-established African business, Davis & Shirtliff (D&S) will assemble/manufacture and sell Li-Ion batteries with a focus on PAYG solutions (this market has been addressed only by start ups).

\*The batteries will be enabled with the necessary technology to support PAYG sales, unlocking access in the local markets served by D&S.

\*The products using these batteries will be digitally connected to climate financing through the sale of carbon credits through the Carbon Value Exchange (CaVEx platform).The project targets all aspects of the energy trilemma: increased affordability through cheaper locally assembled battery packs, enhanced security of supply through smarter in-field monitoring and reduced carbon emission through increased battery life and fossil fuel displacement.